Product Development for a Chemical Steriliser Alternative

Chemical sterilisers are still widely used by parents to sterilise their babies' utensils despite the advent of steam and microwave sterilisers. This project aims to develop an alternative to existing chemical sterilisers to eliminate its disadvantages and provide a good sterilisation option to parents who still prefer using chemical sterilisers or to parents who are not completely satisfied with steam and microwave sterilisers.